University of Manchester and DWF LLP

To develop and embed a Data Empowered Business Model which will allow data to be managed as a corporate asset securing and sustaining competitive advantage supported by improved workforce intelligence and engagement.